Microfluidic reactors for the rapid synthesis of 11C-labelled molecules for PET imaging

In this project we aim to develop and exploit a new technology for the fast 11C isotopic labelling of molecules of biomedical interest. More specifically we propose to develop a microfluidic reaction system for the rapid labelling of target molecules using 11CO as a radionuclide source. In this device we propose to have: a) one component (based on transition metal complexes) for the pre-concentration of 11CO; and b) a solid-supported palladium catalyst to accelerate the reaction of this gas with specific substrates for the synthesis of labelled molecules of biomedical interest. This two-stage approach will help to overcome the 2 major drawbacks that currently hinder 11CO labelling methodologies, namely poor reactivity and low concentrations of CO. Our final aim is to have an enabling technology to perform all the steps required for PET imaging with 11C-labelled probes within 15min, including a) pre-concentration of 11CO; b) catalytic reactions to incorporate 11CO onto the target molecule; c) purify labelled species; d) use the labelled probe for PET imaging.